NanoSIMS access for Glasgow Consolidated Grant work

The overall project summary remains the same as that originally identified in the original Consolidated Grant ST/K000942/1 awarded to University of Glasgow.

The request here is to allow the NanoSIMS 50L at the Open University to be used to determine the oxygen isotopic composition os small grains (down to about 10 microns across) of secondary carbonates found in primitive carbonaceous chondrites. These grains formed at over 4,500 million years ago in small protoplanetary bodies as they heated up shortly after accretion, mobilising ice and other fluids. As such these grains record some of the earliest stages of planetary alteration in the solar system, recording the timescales of these early events and the conditions and possible origin of the fluids.

Potential impact
This remains the same as that originally outlined in the original Consolidated Grant ST/K000942/1 awarded to University of Glasgow.